Quantum dynamics and noise in frustrated magnetic materials

This project aims to explore the dynamical properties of magnetic materials and lattice spin models at length and time scales on which quantum mechanical coherence operates. Building on recent theoretical and experimental developments, in particular in the understanding of disordered / open / finite temperature systems, and on the breakthrough on an emergent dynamical fractal description of spin ice dynamics, the project will aim to investigate the role of quantum mechanical fluctuations and how they can be detected and characterised."